High resolution palaeoenvironmental reconstruction from Lake Suigetsu, Japan (IAP2-18-54)

The existing palaeoenvironmental data from Lake Suigetsu are primarily based upon palynological
investigation. However, the response of plant species (and hence the pollen records that they produce) often lags behind the causative climatic changes (at a ~decadal to centennial scale). This proposed PhD studentship will therefore focus on two complementary palaeoenvironmental proxies that might be expected to demonstrate greater sensitivity (i.e. more rapid response) to climatic perturbation - biomarker compound specific isotope analysis (including dD analysis and stable isotopic analysis on extracted diatoms (d18O).